JITSUVAX UK business development

The WHO identifies vaccine hesitancy as a top 10 threat to global health. It is largely driven by misinformation which is difficult to combat. Healthcare professionals (HCPs) play a vital role in increasing public confidence in vaccination but many lack confidence in talking to vaccine hesitant patients and addressing misinformation.
In response our research group developed the Empathetic Refutational Interview (ERI), a four-step evidence-based framework for HCP’s to create a space for conversation with vaccine hesitant patients. The ERI was designed to fill a need for HCP’s to have effective tools to refute misinformation and is based on sound psychological principles.
Field testing showed that in-person delivery is key to effective training and that in order for our research to have lasting impact we would need to establish a sustainable way of continuing to provide training. HCP's report a lack of vaccine communication training and our work has shown that there is a market for the training we provide.
With this funding we will equip our team with the knowledge and tools needed to develop a full and marketable training package and establish a social enterprise which will allow us to support continued provision of training, thus supporting HCP's in tackling misinformation and ensuring that people are able to make informed decisions about vaccination.